Remote Dietetic Service Application

Diabetes remote monitoring service, advice, and guidance

In view of the current social distancing rules during the COVID--19 pandemic, face-to-face meetings are on hold and consequently patients with diabetes who need advice and guidance to manage their condition, are unable to meet with healthcare professionals.

Even when meetings are reinstated, healthcare professionals acknowledge that attending health and weight monitoring group sessions can be an awkward and embarrassing experience for some patients. Rolling out a mobile app will help avoid the more awkward social aspects of managing this condition and it will positively enhance the experience with expert instant advice, guidance, and progress monitoring. When meetings can be reintroduced, the app can still be used to collect the data, saving time at the meeting.

This data could also be shared nationwide to see analyse UK wide weight management and diabetes